Smart Optical Sewer Monitoring

Global warming is making rainfall patterns more volatile and will steadily increase pressure
on sewerage, drainage and flood defence networks. Faced with this challenge and with
increasing regulatory and public pressures to reduce pollution incidents and improve the
quality of rivers and seas, a step change is needed in the flow monitoring and management
technology available to the drainage industry.
Moormead Solutions is developing just such a transformation. Combining state-of-the-art
monitoring technology, a purpose designed installation technique and ‘Big Data’ analysis,
storage and visualisation tools, our system will provide operators with unprecedented
coverage and integrity of data on critical drainage flows. This in turn will facilitate the
introduction of real time network management into sewerage and drainage networks – ‘Smart
Sewers and Smart Drains’.
In 2015, with the help of an Innovate UK Smart Proof of Concept Grant, our system will
move beyond desktop research and into a laboratory model which will prove the integrity of
the monitoring and measurement techniques which lie at the heart of our system.